The University of Manchester and British Salt Ltd

To create and embed a new sustainable B2C strategy within an established B2B organisation for fortified salt products. To embed integrated marketing capabilities and the creation of new brand and product innovation process that delivers customer focused products with a coherent brand.